University of Lincoln and Plum Products Limited

To embed the capability to undertake Scientific assessment of trampoline safety and performance, and integrate biomechanical analysis for future designs.